STAR-TRE: Safe and Trustworthy Assessment of Risk in TREs for Sensitive Free-Text Access

Sensitive free-text data - such as clinical notes, educational information, and social care records - captures rich, narrative information essential to understanding societal issues, health inequalities, and social context. This kind of unstructured data offers insights often unavailable in coded fields. However, its use in research remains severely limited due to the unpredictable presence of personally identifying and potentially sensitive information. As the UK's research infrastructure increasingly adopts a federated approach to securely analyse sensitive data across institutions, the challenge of using free-text safely and responsibly has become more pressing. Although policy frameworks for the safe use of structured data in Trusted Research Environments are well established, no equivalent standards exist for provisioning free-text for secure research use. This gap leads to uncertainty for data custodians and overly cautious risk assessments, ultimately restricting access to data.
Free-text Challenge: Unlike most structured data, identifiers in free-text are embedded in context and vary by language use, document type, population, and institutional practice. They are often difficult to detect using rule-based methods, especially when rare or implicit (e.g., mentions of suicide, rare diseases, or recognisable local places). Current de-identification approaches, which are typically trained on small, restricted datasets, do not generalise well across diverse sources or settings. Moreover, the lack of auditability and transparency in existing tools raises concerns for both governance teams and the public. Large language models (LLMs) offer a promise to better understand the nuances and context specific nature of identifiers in unstructured text, but due to restrictions there is very little evidence of the benefits they bring on real-world sensitive data.
Our aim in this project is to advance the responsible reuse of clinical free-text in federated research environments by building scalable, LLM-enabled privacy-risk solutions; enhance previous (DARE UK SARA) privacy-risk tools for cohort-level privacy decision-making; and generate evidence and insights shaped by community and governance to augment the Standard Architecture For Trusted Research Environments (SATRE) guidelines to include free-text use.
Objectives:
1. Evaluate and develop scalable LLM-enabled tools for de-identifying sensitive free-text.
2. Enhance our prototype privacy-risk management and audit tool for cohort-level governance decisions.
3. Generate real-world insights to inform safe, community-aligned use of free-text in federated research and strengthen SATRE guidance.
Critically, our work is shaped through ongoing engagement with public contributors, data custodians, researchers, and governance professionals to ensure that automation supports, not replaces, human oversight. Working with public contributors and the TRE community, we will generate a reproducible, evidence-based output to guide the safe use of free-text across UK research environments, ensuring its value can be realised without compromising privacy, public trust, or ethical standards. Working with the TRE community we will use these outputs to enhance the SATRE guidelines where applicable to include free-text use.
This project tackles an important gap by developing both new technology and strong oversight to help researchers use sensitive free-text data safely and responsibly at scale.